China Bag Company

As it currently stands I have a confidentiality agreement in place with the company developing my brand ideas. It is crucial that any description of the shape of the pieces are not made public as it is a simple idea that could be easily taken up by existing suppliers and competitors. It is important that all is finalised in the way of branding and that I am ready to go to market/ready to trade before too much is made public. If it helps, I would like it simple so as an example "...innovation voucher for completion of prototypes for ceramic pieces..."